Multiscale Determinants of Myocardial Mechanics

Characterising the multiscale structure of the myocardium and set up biomechanical models which can be quantifiably modified based on structural observations is the main aim of this PhD. This is considered to be achieved through experiments using rheology, image-based rheology using MRI, and combining these observations into a computational biomechanical model. Developing collagen hydrogels and polymers with defined structural anisotropy should enable us to relate structural changes to different mechanical behaviours. These samples will be created under controlled conditions, enabling structural investigation with microscopy techniques (SHG) in addition to biomechanical testing. These results will be used as a foundation to develop structurally based biomechanical models and it will be used to further develop a biomechanical model of the passive porcine myocardium.The final step is to use these models to enable simulation of heart function by corporation patient data acquired at KCL. This should represent a proof of concept using detailed imaging to quantify rheology and adapt biomechanical models to patient-specific data.